Pollination ecosystem service support by sustainable urban drainage systems

The project will investigate the provision of pollination services by sustainable urban drainage systems, with a focus on hoverfly abundance and diversity. This will be based in Scotland and involve a range of field and laboratory-based methods.